Novel Remote Sensing Strategies for the Active Control of Sound Radiation

Active structural acoustic control systems currently use accelerometers on the structure to infer information about the far-field radiated pressure. However, such systems require a preliminary calibration phase that would require a series of acoustic measurements at far-field locations. This project will investigate novel sensing strategies that avoid the need for this complex calibration phase. In particular, the project will investigate a variety of advanced sensing technologies that are based on optical, acoustical and structural measurements. The developed sensing strategies will ultimately be integrated within a practical active control system and the performance will be validated through real-world experimental trials.This project is supported by a large industrial collaborator, which provides a wide range of potential opportunities for the successful candidate. In particular, the strong industrial connection helps to ensure that the research will have a direct impact on real-world engineering